Computer Aided Design of Synthetic Viruses

The aim of this PhD project is to use atomistic and coarse-grained molecular dynamics simulations together with enhanced-sampling algorithms to design novel artificial peptides that are able to self-assemble in biomimetic nanoparticles. The multiscale models will be used to determine how the size, topology, topography and surface chemistry of the nanoparticles are determined by the peptide sequence and properties. Within the GB group the knowledge gained by the simulations will be used to synthesize the different components hierarchically. At the molecular level, the single building blocks can be synthesised using both solid-phase synthesis or recombinant methodology. At the supramolecular level, the different structures will be formed in water using advanced multiphase mixing units and/or microfluidics. The final structures will be fully characterised using a combination of advanced microscopy (including a new liquid Scanning Transmission Electron Microscopy STEM just acquired by the department), scattering techniques (DLS and MALS) and small angle x-ray scattering (SAXS) and spectroscopic techniques (NMR, Fluorescence, Circular Diachronism and UV/Vis).